Proton Beam Therapy Dose Calculations and Evaluation using MRI

1) Brief description of the context of the research including potential impact

The Proton Beam Therapy (PBT) centre at UCLH has started treating patients. PBT is a precise radiation treatment in which a highly concentrated dose can be delivered to the target. Compared to photon-based radiotherapy (RT), PBT patients should benefit from reduced dose to surrounding healthy tissue; this makes PBT a favourable treatment option for tumours in particularly radiosensitive regions, however, accurate and reliable treatment planning is critical for realising the benefits of PBT.

There is clear potential for MRI to be further utilised in PBT. Follow up MRI scans present an opportunity to retrospectively evaluate PBT treatment through radiation associated image changes (RAICs). Retrospective treatment evaluation is especially useful for PBT since the true position of concentrated dose can't be verified during treatment. Characterising RAICs in PBT would enable retrospective evaluation of treatment accuracy and would facilitate investigations into the susceptibility and response of specific structures to radiation dose. CT is used for treatment planning and dose calculation since proton stopping power is strongly influenced by electron density. CT is also more efficient and offers better geometric accuracy than MRI, however, CT scans impart considerable radiation dose to healthy tissue so carry greater patient risk. MRI-only treatment planning for PBT has been proposed to reduce dose from CT to healthy tissues in radiosensitive regions. For PBT, this technique would utilise the tissue classification potential of MRI to produce more informed maps of proton stopping power. The feasibility of both MRI use cases PBT is limited by the variability of intensity and image contrast obtained through conventional MRI. To realize MRI-only treatment planning and evaluation, quantitative MRI techniques will need to be refined and optimised.

2) Aims and Objectives

There is clear potential for the benefits of MRI to be further utilised in PBT. This project aims to develop the MRI scans acquired throughout PBT treatment to improve treatment planning and evaluation. Initially, this project will focus on paediatric brain cancer treatments; the brain is relatively motion-free and there is extensive available software from the neuroimaging community for image registration, segmentation, and correction. The specific objectives are to:

- Investigate image processing techniques and develop quantitative MRI sequences to enhance visibility of RAICs
- Review physical models of proton stopping power to understand the influence of different tissue properties on dose distribution.
- Relate observations through follow-up MRI scans to practical improvements in PBT treatment planning.
- Evaluate feasibility and practical utility of MRI-only treatment planning for clinicians and patients. Refine MRI sequences and existing techniques for generating maps of proton stopping power.

3) Novelty of Research Methodology

In this project, novel MRI sequences will be developed for PBT treatment planning and evaluation. Previous studies have performed preliminary investigations into treatment planning and evaluation using MRI, however these studies have been based on conventional MRI sequences which are not designed for these purposes. This project will explore and refine quantitative MRI sequences to optimise their capacity for PBT treatment planning and evaluation.

4) Alignment to EPSRC's strategies and research areas

This project is aligned with EPSRC's 'Medical imaging - including medical image and vision computing' research area.

5) Any companies or collaborators involved

This project is in collaboration with the NHS Proton Beam Therapy service at University College London Hospitals NHS Foundation Trust.

Potential impact
The critical mass of scientists and engineers that i4health will produce will ensure the UK's continued standing as a world-leader in medical imaging and healthcare technology research. In addition to continued academic excellence, they will further support a future culture of industry and entrepreneurship in healthcare technologies driven by highly trained engineers with deep understanding of the key factors involved in delivering effective translatable and marketable technology. They will achieve this through high quality engineering and imaging science, a broad view of other relevant technological areas, the ability to pinpoint clinical gaps and needs, consideration of clinical user requirements, and patient considerations. Our graduates will provide the drive, determination and enthusiasm to build future UK industry in this vital area via start-ups and spin-outs adding to the burgeoning community of healthcare-related SMEs in London and the rest of the UK. The training in entrepreneurship, coupled with the vibrant environment we are developing for this topic via unique linkage of Engineering and Medicine at UCL, is specifically designed to foster such outcomes. These same innovative leaders will bolster the UK's presence in medical multinationals - pharmaceutical companies, scanner manufacturers, etc. - and ensure the UK's competitiveness as a location for future R&D and medical engineering. They will also provide an invaluable source of expertise for the future NHS and other healthcare-delivery services enabling rapid translation and uptake of the latest imaging and healthcare technologies at the clinical front line. The ultimate impact will be on people and patients, both in the UK and internationally, who will benefit from the increased knowledge of health and disease, as well as better treatment and healthcare management provided by the future technologies our trainees will produce.

In addition to impact in healthcare research, development, and capability, the CDT will have major impact on the students we will attract and train. We will provide our talented cohorts of students with the skills required to lead academic research in this area, to lead industrial development and to make a significant impact as advocates of the science and engineering of their discipline. The i4health CDT's combination of the highest academic standards of research with excellent in-depth training in core skills will mean that our cohorts of students will be in great demand placing them in a powerful position to sculpt their own careers, have major impact within our discipline, while influencing the international mindset and direction. Strong evidence demonstrates this in our existing cohorts of students through high levels of conference podium talks in the most prestigious venues in our field, conference prizes, high impact publications in both engineering, clinical, and general science journals, as well as post-PhD fellowships and career progression. The content and training innovations we propose in i4health will ensure this continues and expands over the next decade.